Minimum Models for Optimal Epidemic Monitoring and Control

Mathematical models have become indispensable to public health. Infectious-disease models convert observed epidemic data into predicted outbreak responses by simulating and providing insight into disease transmission. Realistic predictions allow policymakers to efficiently and economically evaluate the risks and benefits of different interventions before trial in the field. Models were crucial to controlling the devastating 2014 African Ebola outbreak, for example, by guiding the allocation of people and resources. However, attempts to describe disease transmission more precisely have led to increasingly complex models. Complex models are difficult to interpret and validate and may conceal epidemic assumptions. Policy based on them can be unreliable and overconfident, resulting in resource mismanagement and even mortality. This can be especially costly in the UK, where modelling directly informs vaccination programmes. Event-triggered control is an engineering subfield that recommends control actions as responses to informative events, called triggers. By directly linking monitoring to control, it prioritises interpretability and exposes innate assumptions. Recent research suggests that refocusing modelling efforts on outbreak management, instead of disease transmission, could remove unnecessary complexity. Event-triggered control may be precisely the tool for this job. Ebola and influenza are two priority diseases in the UK where model complexity and uncertainty are salient concerns. By working with officials at Public Health England and the World Health Organisation to identify important Ebola and influenza triggers, I will derive models of justifiable complexity and provable reliability.

Technical abstract
Complex modelling can translate into unreliable policy. As outbreak surveillance has improved, epidemic models have become increasingly complex or "realistic". While such realism promises sharper insight and smarter interventions, it can actually conceal parametric assumptions and obscure the relationship between monitoring and control. Policy informed by overly complex models, is unreliable, overconfident and could cause economic liability, resource mismanagement and even mortality. Ebola and seasonal influenza are two priority diseases where existing model complexity has been questioned. I will develop justifiably complex and demonstrably reliable (minimal) models for these epidemics; through a novel combination of minimum description length (MDL) and event-triggered control (ETC) theory. MDL theory, by treating modelling as a data compression problem, quantifies the complexity of parametric assumptions by the hidden information they introduce. ETC laws clarify monitoring-control dependencies by prescribing interventions as responses to observed events (triggers). Standard epidemiological tools rarely assess parametric complexity, and ETC laws are known to be more reliable and resource-efficient than conventional strategies. I will liaise with public health officials to pinpoint specialised and decisive triggers for Ebola and influenza. Evaluating these triggers within MDL frameworks should generate minimal models that inspire low-risk policies that can confidently relieve the burden of disease.

Potential impact
Mathematical models are increasingly shaping public health response. Infectious-disease models use observed epidemic data to predict and generate fundamental insight into disease transmission. Realistic predictions allow policymakers to efficiently evaluate the risks, and benefits of different interventions before trial in the field. However, models, while invaluable, are not perfect. Improved outbreak data monitoring and a presumption that more realistic predictions require more detailed descriptions of disease transmission; have led to models of unchecked and unnecessary complexity. Such models may appear to better explain observed epidemiological patterns, while truly concealing uncertainties and biases that are difficult to interrogate. Policies based on these models can be unreliable or overconfident, causing economic liability, and even mortality. There is a pressing need for interpretable models with justifiable realism. By taking a novel information and control theoretic approach, I will derive "minimal" models, which I define as being interpretable and only of necessary complexity, for the priority diseases of Ebola and seasonal influenza. These models, by capitalising on informative structures within epidemic data, will formally incorporate desirable properties such as transparency and reliability, and should motivate confident and low-risk policy that alleviates the burden of disease. The outputs of my project will potentially have immediate and lasting benefits for:

1) Wide academic communities. Any minimal models I develop in this project would not only directly serve as useful predictive tools for epidemiologists and statisticians specifically interested in Ebola and influenza intervention strategy, but could also motivate similar investigations for other diseases, and even stimulate a methodological shift in the general approach to outbreak modelling. By focussing on rigorously finding the informative elements in epidemics (that lead to parsimonious models) this project could, in the short-term, also generate new and fundamental insights into disease transmission dynamics that would interest both biologists and engineers.

2) Policymakers and public health officials. The ultimate goal of my work is to develop justifiably simpler and more interpretable models that can better inform and optimise public health policy. Thus, public health bodies and policymakers are the key end-users of this work. This project will involve continuous and constructive collaboration with key officials at Public Health England and the WHO. This would ensure that the needs and interests of public health are emphasised throughout the course of the project, and would maximise the usability of resulting minimal models as alternative tools for designing actionable Ebola and influenza interventions.

3) The general public and industry. Given the importance of Ebola and seasonal influenza, both in terms of morbidity and cost, minimal models which by design aim to reduce the risk of model based policies, could have reaching long-term financial and health benefits for the general public. This is not unrealistic, especially in the UK where modelling has already been used to inform influenza vaccination programmes. Public benefits generally underly commercial potential, and so industrial stakeholders are possible. Companies with a strong computational biology and data science focus could particularly be interested in adapting and generalising the deliverables of my project.

In summary, the unique, first principles approach that I propose could influence modelling ideology, help bridge the modelling-policy communication divide and improve targeted epidemic intervention.